Entrust V2H Charger -- Bidirectional DC/DC Charger for V2H Applications

EV battery price has been decreasing and performance, such as energy density (kWh/kg), has been improving in the last few years, which (along with zero emission commitment) drive the rapid growth of electric vehicles. EV batteries are becoming the No.1 resource to provide the energy flexibility services through the energy storage capabilities, which are essential for large-scale wind and solar energy/power generation. This provides tremendous market opportunity for V2H provisions, such as supporting self-consumption of home solar PV power; balancing power demand on the grid, particularly increasing use of off-peak grid electricity and reducing peak power demand; and participating in the DSR (demand side response) and frequency response services.

The project will develop a novel/market-focused smart bidirectional EV charger with V2H/V2G capabilities and associated control system for domestic properties with off-street parking, and integrate the smart home EV charger within a smart home microgrid, and develop the communication between the smart home EV charger and the smart home microgrid controller for supervisory controlling the V2H functions.

Due to the innovative V2H functions, the smart home EV charger will enhance the performance of the smart home microgrid through maximising solar PV installation and self-consumption of solar PV power, significant cost reduction by reducing battery storage capacity, increased use of off-peak grid electricity and reduction of peak power demand on the grid, and improved power efficiency.

The project outcomes will facilitate EV growth and net zero transportation; provide a major resource for energy flexibility services; promote domestic property solar PV installation; play a key role in addressing energy security, poverty, affordability and sustainability, and climate change; facilitate EV charging standard innovation to make V2H/V2G a commercially viable solution.